Barrnon Limited Innovative Sort and Segregate System

Barrnon is an established innovative design and build engineering business in Appleby, Cumbria. It has designed the Barrnon Limited Innovative Sort and Segregate System (BLISSS) -- a concept that takes the tasks that human operatives do during nuclear decommissioning and replaces them with an artificial system with the ability to sort and segregate nuclear wastes.

The key guiding principle of BLISSS is that the system is biomimetic -- it is a synthetic system that emulates the strategy, tactics and techniques of biological organisms - nuclear operatives - doing the same task. In utilizing this approach the system leverages evolution -- the approach has been established and proven as the most robust and efficient technique over millennia. Barrnon has evaluated the proposed concept with partners, proven feasibility, and will integrate it into one sort and segregate system -- up to TRL6\.

BLISSS works by using sensors, 3D cameras and photographic processing to produce a surface map of the debris and by fusing this it allows accurate AI characterization and mapping then picking and placing by a robot. The BLISSS capability enables increased efficiency and effectiveness radiation detection and in cleaning up nuclear waste. Barrnon has a track record in partner collaboration and global delivery and it has unwavering confidence in the BLISSS technology being the ideal solution for sorting and segregating nuclear waste from decommissioning, with evidence to support it.